Film Festival 360 Aggregator

The global pandemic has forced many film festivals to re-evaluate how they connect with their audiences. Many festivals who rely on non-local audiences, such as national & international industry professionals, opted to move their film programmes online, examples of this include Berlinale, TIFF and Encounters.

However, one casualty of this process has been the burgeoning Virtual Reality programmes that many festivals had begun to introduce over the last 10 years, those that did attempt to create a digital offering for VR content often did this inconsistently to other festivals and as a sidebar restricting access from core film festival audiences.

Encounters Festivals Ltd. will research the feasibility for a player for audiences to consume 360 degree Virtual Reality films directly from Film Festivals around the world.